Identifying novel targets for treating pain in Parkinson's disease by unravelling the neuroimmune contribution.

The overall objective of this project is to investigate the cellular and molecular mechanisms underlying pain in Parkinson's disease. Specifically, we hypothesise that microglial activation in descending pathways from the brain modulates pain signalling at the spinal cord level and contributes to neuroinflammation-driven pain in Parkinson's. This collaboration between pre-clinical experts in Parkinson's (Dr Duty) and pain (Professor Malcangio) and leading clinical expert in pain in Parkinson's (Professor Chaudhuri) aims to find novel analgesic targets for better treating pain in Parkinson's patients.